Teesside University and The Faraday Centre Limited KTP 22_23 R2

To develop and embed a fully immersive training environment which utilises VR / AR, digital twinning technologies and serious gaming methods.